An innovative eco-friendly concrete water tank to increase water storage capacity in rural areas that could reduce the cost of firefighting by 25%

Deploy Tech Ltd (Deploy) is a UK-based concrete product manufacturing SME with a core project team of Paul Mendieta, project and commercial lead, and Beren Kayali, technical lead. Deploy is solving a significant unmet need with its concrete water tank designed to help reduce the impact of wildfires in rural areas. The Deploy tank has many unique features. It has a built-in concrete base, can be flat-packed and is easily transportable, even by air. It can be assembled by two people and ready to use in 24 hours. The Deploy tank enables land/property owners to protect their property by wetting and provides a water source for firefighters.